University of Bath And James Fisher Nuclear Limited

To develop a non-invasive pipeline inspection solution for metallic pipes, using electromagnetic tomography techniques. This allows rapid inspection of pipes as a low cost solution.